The formation of ice in clouds and the impact on climate

The aim of this PhD project is to understand how ice-nucleating particles in the atmosphere affect clouds and climate. The formation of ice in clouds is one of the least well-understood aspects of the Earth's climate system. Recent advances in computer models, laboratory measurements and satellite observations now enable the effects of ice formation on the climate system to be explored in detail. The project will use a combination of the latest laboratory measurements of ice-nucleating particles, new field measurements, high-resolution model simulations, global climate model simulations and satellite observations.